Zero Emission Vehicle Battery Remanufacturing for Energy Storage Applications (Project ZEBRA)

Each year in the European Union 9 Million Tonnes of End of Life (EoL) automotive waste is created. The

introduction of EVs into the waste stream will have a significant impact on this by introducing large volumes of

EoL battery packs. The current method of disposal of automotive batteries is to break them down to a material

level, a process that is wasteful and energy intensive. This project, involving Aceleron, Blue Vine Consultants

and Alp Technologies will demonstrate that these EoL automotive batteries can be safely disassembled, tested

and rebuilt into ES devices. These devices can be used in the developing regions to store electricity at low cost.

Often in developing regions electricity is unreliable, or solar power is used, meaning at night no power is

available. The ES device developed in this project will improve the lives of people who do not have regular

access to electricity. In this project the battery packs will be demonstrated by Alp Technologies.